AI for Paediatric Brain Tumour Segmentation, Classification and Prognosis from multi-modal MRI data

The overall aim of the project is to explore the use of artificial intelligence (AI) for improving diagnosis and predicting disease progression in childhood brain tumours. In the MRes year, the student will develop supervised and semi-supervised learning algorithms to identify the presence of brain tumour in MRI images and segment and delineate tumour regions from healthy brain matter regions in the images. The student will also explore automated metrics extraction from the segmented images such as tumour volume, radio-ohmic signature, etc, which may be used by clinicians and radiologists to monitor and track tumour growth/progression. After successful development of AI solutions for segmentation, the student will explore ways to best integrate AI for tumour segmentation in paediatric brain tumour into the clinical workflow at GOSH.